Engineering a multi-functional molecular machine for industrial biocatalysis

The goal of this project is to develop polyketide synthase (PKS) enzymes as versatile biocatalysts. The project will deconstruct the large, multi-functional PKSs into component parts, study how the parts work in isolation and when combined in vitro, and engineer bespoke substrate specificity to suit our commercially important products. We will then assemble an efficient biocatalyst that synthesises our target molecules in an appropriate bacterial host. The PhD programme includes training in modern methods of enzyme engineering, assay, protein structure (mass spectrometry and x-ray crystallography), product analysis, strain engineering/optimisation. You will join the IBIOIC PhD cohort for 2018-2022 and also be trained in public engagement and business development.